Language acquisition in the early years: learning from and with caregivers

Understanding how children acquire language is one of the great challenges for the social sciences with broad societal implications as language development predicts academic achievement and later success in life. Beginning in infancy, children depend on others to learn language. A great deal of research has focused on identifying specific aspects of the social interaction that can foster learning, especially in child-directed interactions in which the adult addresses the child to communicate relevant information (e.g., the name of an object). For example, we know that children who use more pointing gestures during the first year, tend to have larger vocabularies later on; that it is easier for toddlers to learn a new word if the caregiver is labelling an object while the child is looking at it; and that it is easier to learn a new word for children 3-4 if the caregivers pronounce them in a way that contrasts more from the other words. However, while we know that a number of behaviours can impact word learning, we do not know which ones are most important (e.g., are the gestures produced by the child a better predictor of later vocabulary than the amount of labelling while the child is looking at the object?) because of a lack of sufficiently representative corpora to carry out large-scale analyses.

The aim of this project is to identify what are - among all factors and combinations of factors - the ones that best predict word learning in analyses that combine them. We take advantage of the ECOLANG corpus, a large (72 dyads) corpus of caregiver-child interaction consisting of high-quality recordings (video, audio and gaze) of direct interaction between a caregiver and their 2-4 years old child. ECOLANG has been created (funded by previous ESRC and ERC projects led by Vigliocco) to characterise caregivers' multimodal (verbal and non-verbal) behaviours in interaction. All caregivers' behaviours have been already annotated. Word learning measures and vocabulary scores for the children are available. In this project, we will first carry out annotations of the communicative multimodal behaviours by the child in order to have a full picture of the communicative interaction. We will then characterise which behaviours are most common during the interaction, how/how often caregivers and children coordinate (e.g., how often they attend to the same objects together; how often caregivers provide feedback to their children etc.) and track how these behaviours change between 2 to 4 years of age. Given these results, next, large-scale regression analyses will be used to identify the factors that best predict learning. Identifying the behaviours typical of successful interaction (those predicting learning) will lead to a better characterisation of what makes a caregiver-child interaction of good quality. It will allow us to pinpoint key aspects of parental responsiveness that promote learning and how these change from toddlerhood to preschool years. This characterisation is essential for the development of awareness and intervention programmes targeting parents and educators aiming to improve interaction quality.